Cavity-coupled qubits in diamond for networked quantum computing

Colour centres in diamond provide an attractive route to scalable quantum memory chips for use in next generation computing and communications systems in which quantum information is stored in the spin states of electrons and nuclei within the diamond, and distributed via an optical network. Various studies have demonstrated the basic functionality required, including fault-tolerant encoding of quantum bits onto nuclear spin states, and multi-node networks of entangled spins using optical fibre links.

The key challenges to address in scaling up this technology are in the engineering of the materials and devices. In particular, it is necessary to fabricate large arrays of single colour centres into the material to facilitate the production of high-density memory chips, and to develop efficient network interfaces so that entanglement between nodes can be generated quickly and with high fidelity.

This project seeks to achieve a milestone in device engineering by developing devices in which single nitrogen-vacancy centres in diamond are coupled to novel monolithic Fabry Perot microcavities to provide an efficient and coherent spin/photon interface. The monolithic cavities are designed with high memory density in mind, such that 2D arrays of up to 1 million network nodes could be fabricated into a single chip. The objective of the project will be to demonstrate a single working node that will form the basis for scaling up to high capacity memory devices.

The Photonic Nanomaterials research group brings leading expertise in engineering of colour centres using laser processing methods and in the fabrication of optical microcavities, on which the project will build. The student will first develop a fabrication processes for the monolithic microcavities, and perform optical characterisation of the basic cavity devices using transmission spectroscopy. Once sufficient specifications (cavity mode volume and Q-factor) have been achieved, she will work with others in the group to integrate single coherent nitrogen-vacancy colour centres using the laser writing process developed by the group, and will characterise the coupling efficiency between the emission from the colour centres and the cavity modes. A range of design parameters such as cavity dimensions will be explored, and detailed analytic and numerical modelling will be performed to build a clear understanding of the science and optimise device performance.

The project falls within the EPSRC Quantum Technology research area, and will be carried out alongside funded work within the EPSRC Hub for Integrated Quantum Networks, including postdoc support to assist with day-to-day supervision. Monthly team meetings will be held with collaborators at the Universities of Warwick and Cambridge in which the student will take part, providing a strong community and opportunities for lab visits and development of communication skills. Communications with supply chain companies such as Element Six Limited and Swiss quantum technology spinout Qnami AG will additionally expose the student to industrial perspectives.